Causal Programming, A New Foundationfor Generalized Causal Inference

Whilea general solution for causal inference based solely on conditional independencies has been knownfor a while (the celebrated "docalculus"of Judea Pearl), in practice conditional independencies alone are far fromenough. For instance, if hidden common causes confound the relationship between causes and effects, then only in very specific cases graphical information can help. In contrast, the idea of using mathematical programming to find bounds on causal effects has not achieved much traction due to its computational cost and limited waysof expressing soft assumptions that complement graphical structures. This PhD thesis proposes an expansion ofthemathematical programming formulation that will exploit advances in stochastic optimisation and message passing. This "causal programming"formulation aims to provide anew foundation for (partially) identifying causal effects, hopefullykickstarting a new generation of tools for causal inference.